Novel Motor and Drive control System for Archival Quality Vinyl Transcription system called the GMT system

WB was founded in 1989\. In 1990 it released the novel Wilson Benesch turntable system which established the company and its export markets. The Wilson Benesch Turntable and ACT One Tonearm is still a highly regarded design. It became obsolete as a result of the Papst motor being discontinued.

The GMT or Greenwich Meantime System is a ground up development that incorporates a number of novel design solutions and very advanced technologies. Examples would include the highly successful R1 Rack, released 2014\. This is in fact an element of the GMT System. R1 retails for £20,000\. Another good example is the Graviton Tonearm system that incorporates the worlds first remote control, Piezo actuated VTA adjustment. The Titanium structure for this tonearm was developed in collaboration with the AMRC Sheffield in 2018 and has been productionised collaboratively with Renishaw PLC. The prototype of the Graviton was selected to be part of the Audio Design Museum in New York in 2019\.

As Lead partner Wilson Benesch has created a consortium to push forward development of a novel new motor and motor control system to complete the GMT System

In December Covid19 forced Wilson Benesch to shelve all its R&D plans and refocus. As a result, it reshaped its entire working environment in order to safe guard its staff and maintain production through the ongoing crisis. With Government support it has expanded its operations by 3,000 sq ft to establish working cells that enable staff to operate independently. The early response to the threats of the pandemic allowed the staff within the company to operate in complete safely throughout the Lockdown.

The Directors of both Wilson Benesch and CAAS Audio recognise that that the New Market of 2021/2 will present even greater challenges to SME's in this niche market. More than ever before, new products will need to demonstrate both radical and ideally disruptive credentials. The scope for mediocrity in the increasingly competitive global market will be limited. Innovation is more critical now than ever before.

Thanks to the significant intervention by IUK Wilson Benesch has been able to bring together world class expertise to form a consortium. The consortium includes Sheffield Hallam University - Dr F. Al-Naemi, Dr J. Travis and Professor G. Cockerham. And a second innovative SME, CAAS Audio which is also based in South Yorkshire completes the consortium and will bring the world class expertise of Dr C. Broomfield and co director N. Broomfield.

The consortium will enable a focussed collaborative effort to meet the significant technical challenges involved in creating a novel motor and dedicated control system. One of the key outcomes of this 9 month project will be the realisation of a fully operational working system that will demonstrate unprecedented levels of performance when compared to all prior art. Only such a solution will be sufficient to meet the exacting demands of the Greenwich Meantime System a system that Wilson Benesch believes will be a world beating design that music lovers across the world will embrace.